Point-of-care diagnostics for stress monitoring based on graphene-aptamer technology

We combine the two emerging technologies of graphene and aptamers to realise a portable personal device for monitoring stress levels. The product offers a 'personal anti-stress coach' service, via a combination of biosensing functionalities and data interpretation, with a dedicated mobile application and a user-centric design.

The product goes beyond the activity tracking devices, and can provide real-time feedback about the user's lifestyle, suggesting actions and helping to prevent the development of health conditions